Scaling Social Science Research & Innovation

There is a wealth of knowledge from social science research that can inform an understanding of the societal challenges currently facing the UK. Increasingly, there is a range of exciting technological innovations that could be harnessed to develop effective solutions. However, at present, these pockets of knowledge and emerging technologies sit in siloes - fragmented across disciplines and sectors.

Zinc provides a platform to bring together social science and technologies (from life, computer and material sciences) with creative design and entrepreneurship, with the aim of tackling big societal issues through new, scalable products and services. Over the last two years, we have piloted a series of research and innovation activities that have drawn upon evidence, theory and methodologies from social science. These have included: embedding and generating research in new Zinc businesses; launching a Research Fellowship programme where researchers come to Zinc full-time to work alongside our entrepreneurs; establishing a network of experts (called 'Visiting Fellows') who engage with Zinc and Zinc businesses on an ad-hoc basis, creating opportunities for researchers to work in new businesses (through founding and advisory roles), building partnerships with universities at both the 'Zinc' and 'Zinc business' level; building relationships with research funders; disseminating learning; and creating a methodology for social science-based innovation.

We have demonstrated proof-of-concept on all these activities; however, our capacity to 'scale up' has been limited. This Fellowship would allow the Applicant to establish a new scale-up team with the aim of creating, testing, scaling and showcasing a world-leading approach to commercial research & innovation for the social sciences.

Specifically, the scale-up will focus on four missions, developing over 100 new businesses which provide consumers and businesses with new products and services. The missions are to:
- Improve mental and emotional health;
- Unlock new opportunities for people and places impacted by automation and globalisation;
- Add quality to later life;
- Enable individuals to halve their negative environmental impacts.

This programme of work would contribute to our knowledge about the social problems we are setting out to tackle (helping to develop and test potential solutions, as well as to highlight gaps in knowledge that may require further research/investment), the process of business creation (helping to build our knowledge of how to build mission-driven businesses), and the process of social science-based research and innovation. Its outputs will be of potential benefit to a range of audiences, including users of the products/services that are developed, entrepreneurs and start-ups, and the research and innovation ecosystem. It also has the potential for broader societal and economic impact in the UK, through the creation of successful and impactful startups, as well as the opportunity to build on the UK's existing strengths in social science, creative design, and technology to build a global centre of excellence for social science-based innovation.

Potential impact
This is not a traditional research project; Zinc's work, and the specific project being proposed here, is designed with the explicit purpose of having an impact beyond an academic research context. Our goal is to create a new, world-leading approach to commercial research & innovation for the social sciences that will build on the UK's existing strengths, produce social benefits for a range of user groups, and generate economic benefits for the UK.

The primary direct beneficiaries will be:
(1) Users of the products and services that are created;
(2) Entrepreneurs and the UK start-up ecosystem;
(3) Researchers and Innovators who are interested in applying social sciences in commercial contexts.

How will users benefit? By creating and scaling a novel approach to social science-based innovation, we are aiming to develop new products and services that are both engaging and effective - targeted at real user needs, and capable of generating measurable impact. We will draw on social science evidence and methodologies to adopt a user-led approach, maximising the potential for the businesses we create to directly benefit those who are most in need of solutions. In the longer-term, the outcomes of this work have the potential to transform society's most pressing challenges, as these products and services reach scale. With the benefit of this UKRI funding in this 4-year period, we will build and measure the positive impact of 120 new companies on 1m or more people.

How will entrepreneurs benefit? The UK start-up ecosystem is increasingly embracing the concept of design thinking and the approach of being user-led; however, the world of social science research remains largely disconnected. By providing the entrepreneurs who come through our programmes with a systematic methodology for creating new social science-based businesses, we will maximise the impact their businesses create. Further, by building a thorough understanding of human behaviour through engagement with social science research, entrepreneurs can maximise their business's chances of commercial success. This has the potential to lead to a step-change in the UK's start-up ecosystem, e.g. by attracting new types of entrepreneurs (e.g. early career researchers, healthcare professionals, etc.) who are mission-driven and passionate about evidence-based practice.

How will researchers/innovators benefit? By translating social science research into new commercial businesses, we will open up new pathways to impact for academic researchers, new career opportunities for early career researchers, and a new type of intersectionality between the worlds of research and innovation which, in the social sciences, have not always operated in tandem. For example, placing researchers alongside the entrepreneurs, full-time over 18 months (through our Research Fellowship programme) will directly benefit early career researchers, whose career prospects within academia are often limited, and who are increasingly looking for alternative career paths.

In addition, the following groups will indirectly benefit: Public, private and third sector organisations and professionals (e.g. teachers, healthcare professionals, charity-workers, as well as corporates and SMEs) whose work is relevant to one or more of Zinc's missions; higher education institutions and funders, who will benefit from additional collaborative opportunities, and new channels for research funding; the UK economy, whose global economic competitiveness will benefit from the creation of a world-leading approach to social-science research and innovation that draws on the UK's existing strengths.